The MRC South-West London Regional Account for Clinical Researchers

Regional partnership
Our South-West London Regional Account for Clinical Researchers (SWL-RACR) (Figure 1) is an exciting new partnership that brings together the renowned medical schools of Imperial College London (Imperial) and City St George’s University of London (CSGUL), the new medical schools at Brunel University (Brunel) and University of Surrey (Surrey), the Institute of Cancer Research (ICR) and the MRC Laboratory of Medical Sciences (LMS).
Building on the experience of the Imperial College Academic Health Science Centre (AHSC) - a partnership between Imperial, ICR, Imperial College Healthcare NHS Trust, Chelsea and Westminster NHS Foundation Trust (FT) and the Royal Marsden Hospital (RM) - we will join our strengths with Surrey and Borders Partnership NHS Trust, St George’s, Epsom and St Helier Hospital Group, Central and North West London NHS FT, West London NHS Trust, Royal Surrey NHS FT, Frimley Health NHS FT and Ashford & St Peter’s Hospitals NHS FT.
Partnering organisations with complementary strengths in clinical academic training across specialities, together with Trusts delivering high quality care and serving nearly 7% of the UK population, SWL-RACR will create flexible opportunities for a wide range of healthcare professionals to engage in discovery research.
Challenges and vision
In line with the OSCHR report, our vision is to build an inclusive regional ecosystem enabling a diverse clinical workforce to develop careers in research. Our initial focus is flexible support for post-PhD transition as this presents the biggest opportunity for RACR to make a difference, based on the number of people wanting to pursue a research career post-PhD and the current paucity of opportunities. SWL-RACR will be used to expand the flexibility of existing schemes such as the CSGUL Translational and Clinical Research Institute (TACRI) fellowship, Imperial AHSC postdoctoral fellowship, RM/ICR Emerging Clinical Academic Fellowship and the LMS Chain Florey scheme, and to create a cohesive programme supported through a mix of university, NHS Trust and MRC funding. The aim is to provide protected research time for up to 2 years, enabling recipients to undertake projects that equip them for external fellowships or with skills for research-intensive roles.
From the second year, we will introduce schemes for clinicians who have stepped away from academia and support dedicated programmed activities for research and targeted training, enabling them to re-enter the clinical academic workforce. This phase will be informed by a regional survey to understand the size and needs of this group and to design deliverable and targeted interventions matching the SWL-RACR vision.
Impacts and benefits
Combining rigorous post-doctoral training and cross-institution mentorship will create sustainable capacity across multiple clinical disciplines within the SWL-RACR. This will benefit individual career prospective (including competitiveness for fellowships), build critical clinical academic mass in newer medical schools and boost succession planning in more established institutions. Working closely with NHS partners will also help improve local population health and promote economic growth.
Management
The award will be managed by Imperial Clinical Academic Training Office (CATO), applying its nationally leading expertise across the region. Governance will be provided by a senior executive group with representatives from each academic partner and the NHS. Best practice and feedback will be shared through an NHS Partners Group and a Clinical Training Advisory Group. We will also work with other RACRs to share learning and refine approaches over time.